Space/terrestrial Comms and Security

Project Brief: The researcher will take part in a centre for doctoral training entitled Future, Open Secure Networks (FORT). A one year training programme focused on integrating learning of communication networks, cyber security and artificial intelligence. During the start of this programme a mentor will be
assigned through which a tailored training programme will be composed suited to specialising in a field fitting to the chosen research theme. A group project, ideas factory and other activities will be participated in order to form collaboration and cohesion within the cohort. Towards the end of the first year, when learning has developed and realisation of research
interests, a research topic in the chosen theme area will be established.